Scalable, heat-resistant energy storage for solar plants in Indonesia

LIND Ltd, a UK energy storage company, specializes in redox flow batteries for homes, offering cost-effective heating and electricity solutions through variable tariffs. Our unique system utilizes a thermally resistant electrolyte, ensuring high performance even in hotter climates. By eliminating the need for energy-consuming cooling mechanisms, our technology maximizes efficiency and returns more energy to the user. In collaboration with PT Mutitron Automa, we support the Lasalimu community in Indonesia by integrating our innovative technology into their 1 MW solar power plant project.

Lasalimu, a farming village on Buton Island with over 15,000 residents, faces limited access to affordable electricity. With a monthly budget of 50 Indonesian Rupees (£0.003), households rely on 1.3 kVA of electricity from the state-owned energy provider, PLN (small compared to the UK average is 18.4 kVA). To address this issue, installing a solar power plant was approved to enhance energy reliability, reduce costs, foster industrial growth, and decrease dependence on carbon-emitting diesel generators.

Our LIND system, equipped with a redox flow battery and a stable electrolyte for high-temperature environments, efficiently feeds a significant proportion of generated energy to the community grid. Unlike conventional technologies that allocate energy for cooling, our system optimises energy availability.

Implementing the LIND energy storage solution will yield substantial benefits for Lasalimu. It will extend active hours, improving economic conditions through nighttime lighting and enabling refrigeration for agricultural and fishery produce. Additionally, it will enhance social well-being by providing lighting and temperature control for critical medicines. Moreover, it will reduce air pollution by minimizing the reliance on diesel generators. Before deploying our system in Indonesia, comprehensive testing at the Power Network Demonstration Centre in Scotland will be conducted with a prototype battery with Indonesian temperature being recreated as part of this project. This testing will provide valuable insights for system design and accurate performance projections specific to Lasalimu. The project's core outputs encompass feasibility studies, technical evaluations, economic viability assessments, carbon impact evaluations, performance projections, and a strategy for promoting gender equality and social inclusion. Key Indonesian stakeholders will have the opportunity to visit the demonstration battery, and the project will be showcased at prominent exhibitions like All-Energy and IFBF.